Developing new technologies for neutrino and dark matter detection

Noble element detectors using xenon or argon are a key technology to study neutrino properties and search for the elusive dark matter particles. The collection of scintillation light coming from the neutrino or dark matter interactions will unlock these detectors' full potential. Yet, the detection of scintillation light in the vacuum ultra-violet (VUV) range in the harsh cryogenic environments of noble element detectors poses a number of technological challenges: a completely satisfactory solution is yet to be found. Wide surface photon detection systems based on amorphous semiconductors such as amorphous selenium (aSe) offer an opportunity to solve this long standing technological challenge. Another interesting solution is the development of quantum light collectors (metalenses) which would focus VUV light on traditional photosensor. With this project, you will develop new VUV sensors based on aSe and metalenses to see 128 nm light with high efficiency, and characterise their performance compared to traditional photosensors in cryogenic temperatures with VUV and visible light. You will also develop the electronics related to the sensor readout.